Mechanistic studies of airborne microplastic interactions, and putative toxicity, with human airway cell models in vitro

Air pollution is a major global health concern, with fine particulate matter being one of its most dangerous components. These particles stay suspended in the air for long periods and penetrate deep into the lungs when inhaled. Long-term exposure to this mixture of particles has been linked to respiratory diseases, cardiovascular issues, and even premature death. Recent studies suggest that microplastics, tiny plastic fragments shed from synthetic fabrics, packaging, and industrial waste, may also be present in this fine particle mixture. Very little is known about how inhaling airborne microplastics affects human health, particularly at the cellular level in the deep lung, the alveoli, where gas exchange occurs.

This project aims to fill that knowledge gap by studying how lung cells react to two common types of microplastics: nylon and polyester, frequently found in the clothing industry. For this project, the particles are generated in-house, and their properties are carefully assessed, to ensure that they resemble environmental samples. Then, they are exposed to three different types of alveolar (lung) cells, which aims to mimic the environment deep inside the lungs. The project will assess whether microplastics affect survival of those cells, and then will dive deeper into their potential impacts on cellular functions and important biological pathways.
Uncovering these important mechanisms will inform us on the potential health risks of airborne microplastics, but also contribute to policy discussions on plastic.